Advanced Lightweight Preform Automation 2

A consortium, led by an automotive OEM, with partners including a composites specialist and a high value manufacturing catapult centre, aim to develop technologies that will significantly reduce the cost of utilising advanced composite materials in automotive applications. Through a combination of reduced material wastage and automated pre-form manufacture, these technologies will have a significant impact on the cost of resin transfer moulded composite components. Not only will they be of benefit to the automotive industry, but also to other industrial sectors such as wind energy, sporting goods and aerospace.